Building Text-to-Speech Systems with Limited Linguistic Resources

A traditional text-to-speech (TTS) synthesis pipeline pairs frontend text processing based on extensive linguistic knowledge with tens of hours of high-quality speech recordings made with a voice talent and with corresponding text transcripts. These resources are expensive and time-consuming to gather, so that investment in high-quality TTS systems has so far been limited to around 50 languages (predominantly European) out of the 7,000 or so spoken across the globe. The remainder may be collectively referred to as 'low-resource' languages, though this terminology may reflect very different limitations in different contexts. For example, it could refer to relatively limited availability of clean, transcribed audio data for a given language, accent or speech style. Another language might have many such recordings available, but lack lexical resources specifying word pronunciations. Perhaps most common is the intermediate position, where some small set of high-quality recordings is available, along with a larger amount of lower-quality audio which might become useful with some preprocessing. Further, all of these possiblities might apply to very small language communities, making it even harder generate additional data or linguistic resources, or even to gather subjective quality judgements of any TTS systems we might be able to build. Here we consider a number of approaches to alleviate these resource bottlenecks, with the aim to make it easier to build TTS voices for new languages.